iBFL - Demonstrating the market feasibility of a digital Intelligent Bag For Life

A Bag for Life (BFL), is a shopping bag which can be reused several times. An alternative of
single-use paper or plastic carrier bags, it is often made from Jute, Cotton, Juco or Hessian. If
ethically produced, BFL presented a significant opportunity for positive impact on the planet.
However, of the 380billion retail plastic bags used per year in the USA, just 2.5% (9.7billion)
have been replaced by a BFL– arguably because they were not fit for purpose. The BFL
simply duplicated the load carrying function of a plastic bag, and relied on social moral
drivers to bring about global environmental change. But BFL did not offer users additional
functionality or ‘wow’ factors, and failed to seize the opportunity to address ergonomic and
associated long term health issues that result from carrying unbalanced shopping bags (plastic
or otherwise) with extended arms. As a result the BFL has become a disposable product with
a limited lifespan. This project seeks to demonstrate the market feasibility of a digital
Intelligent BFL (iBFL) that addresses known limitations and creates a market pull - led by the
digital generations of today and tomorrow.
BFL have several limitations. Medical Mycologists report BFL lead to food poisoning, and
increased risk of food borne illness (up to 50% contain coliform, and 12% E. coli) because
BFL cannot be easily washed. Further, Ergonomists and Physiotherapists warn that their use
can injure the neck, back, and shoulders, because they distort the natural curve of the spine
(leading to more serious injuries such as herniated discs, accelerated degeneration of the
cervical spine, and less commonly, traction injury of the brachial plexus (causing numbness
over the shoulder and arm). Treatment for these injuries costs approx 0.2% of Gross Domestic
Product (GDP) in the EU. Functionally, consumers complain that BFL offer just one storage
compartment, forcing fragile, fresh and heavy items, in addition to hot and frozen products, to
reside together.